Targeting the oxidative activation of PKG Ialpha as a treatment for HFpEF

Heart failure is a common medical condition that causes the deaths of 200,000 people a year in the United Kingdom. Heart failure can be broadly categorised into two different type, and one them is called Heart Failure with Preserved Ejection fraction or HFpEF. The heart is a pump, filling with blood and then pumping it out to the rest of the body by contracting. This happens every time every time the heart beats. The problem for people with HFpEF is that their heart does not relax and fill with blood properly, not only directly impairing its ability to pump efficiently, but also causing triggering other changes in the heart tissue that make the situation progressively worse. We have identified an early stage drug that shows promise in the treatment of HFpEF, but we require more funds to enable work developing and evaluating this compound and derivatives we are making before studies in humans are possible. We think our studies are important as there are no drugs at this time that are effective in the treatment of HFpEF patients and unfortunately, this condition continues to become more prevalent.

Technical abstract
Heart failure is a common medical condition that causes the deaths of 200,000 people a year in the United Kingdom. Up to half of heart failure patients have a form known as Heart Failure with Preserved Ejection fraction (HFpEF), which is increasing in prevalence because people are living longer and comorbidities (e.g. diabetes, metabolic syndrome, hypertension) that may causally contribute are also escalating. There are no evidenced-based therapies for the generic treatment of HFpEF, although emerging clinical trial studies at the time of writing show early promise. Clearly. there is an unmet clinical need, which we will address by evaluating drugs that stimulate the disulfide activation of PKG Ialpha as a novel therapy for HFpEF. This application seems funds to develop and test drug G1 and chemical derivatives we are currently generating as potential therapies for HFpEF. We developed drug G1 from a screen of compounds that induce the oxidative targeting and activation of PKG Ialpha, which has a regulatory and redox active cysteine 42. We already have pilot data indicating that drug G1, which we developed as a novel anti-hypertensive, improves myocardial diastolic function in old mice with diastolic dysfunction, but not in C42S PKG Ialpha transgenic knock in mice that lack the cysteine G1 targets. We now want to test drug G1, and improved derivatives of this drug that we are currently making, in other in vivo murine models of HFpEF. We will also increase our mechanistic understanding of how oxidation of PKG Ialpha mediates relaxation during diastole.